Manchester Metropolitan University and Shapemaster Global Limited

To develop and implement a novel, integrated management approach that will drive long-term and sustainable company growth in the healthy ageing sector.